Research Challenges in Sub-Saharan Africa

Technical abstract
Potential biotechnology interventions will be considered within themes of clean energy, sustainable agriculture for the provision of suitable non-food feedstocks, and health (non-medical) requiring cross network support. Factors such as climatic conditions and differences between rural and urban needs within regions will also be considered. Topics of regional priority, relevant institutions and actors in these regions will be identified and contacted via remote interview and/or survey. The findings will be assimilated and presented in a report along with relevant network links for developing future collaborations.